High energy density supercapacitors for hybrid applications

With extreme power capabilities, life-times and efficiencies the supercapacitor seems tailored to energy

storage in hybrid applications. Unfortunately the low gravimetric and volumetric energy density stifles their

adoption and results in the supercapacitor market being just 5% of the lithium battery market. Through a

Innovate funded Technical Feasibility study MAST Carbon Intl. looks to have developed a process to drastically

increase this energy density, allowing the supercapacitor to now compete on volume, weight and ultimately

cost, when all requirements of the hybrid vehicle are reviewed in combination. By removing the current bottle

neck the current energy storage systems bring, the new supercapacitor has the capability of accelerating hybrid

car adoption, paving the way to improved environmental credentials all whilst offering a cost saving to both the

consumer and to the UK in general. As it stands the UK has little involvement in both the $1bn supercapacitor

market and the $20bn lithium ion battery market. Successful development of this technology will offer a

superior product in both categories and will accelerate peripheral R&D in numerous areas.